Creative Industries Clusters Programme - Baseline Research & Evidence Grant

From film and music to video games and architecture, the UK has one of the world's largest, most innovative and fastest growing creative industries. A new wave of research and development will open up exciting ways to create, distribute, and participate in products and experiences, acting as a catalyst to grow the economy, realise our potential in emerging fields and adapt to new technologies.

The £80m plus Creative Industries Clusters Programme will help to deliver this vision: eight new Creative R&D partnerships will bring together the UK's renowned creative industries with arts and humanities led research from our world-leading university sector. A Policy and Evidence Centre (PEC) will produce independent analysis on the creative industries for the sector and for policy-makers, identify research gaps and co-ordinate analysis on the key challenges ahead.

To support the design, development and delivery of the Creative Industries Clusters Programme the AHRC is commissioning a Baseline Research and Evidence Project. This is intended to capture evidence that will inform the AHRC and provide insight to the applicants and subsequent award holders of the Creative R&D Partnerships and the PEC, as well as providing a research baseline feeding into the design, commissioning and establishment of the evaluation activities of the programme.